Duality in gauge theories and String theories

The object of the project is to deepen the knowledge of the presently studied duality between certain solutions in supergravity theories and certain gapped quantum field theories. We will study this using holography and matrix models as main technical tools.